RAPID - Automated Routing Infrastructure

The Winser report makes recommendations concerning faster delivery of new transmission infrastructure including standardisation and automation of route design for new transmission lines. This Project, in direct alignment with the Winser report, will examine the problems that need to be solved to address the recommendations concerning the process of route design and the automation of route design, accelerating the pace of network development to meet net zero goals. The Discovery Phase of this Project will identify and prioritise innovations for route design. Then, the Alpha Phase will develop a statement of requirements and plan for implementing innovative ideas as business-as-usual.